Application of single cell genomics for precision medicine in myelodysplastic syndromes.

What are Myelodysplastic Syndromes (MDS)?
Myelodysplastic syndromes (MDS) are a group of blood diseases where the bone marrow does not work properly and cannot make enough healthy blood cells. Patients with MDS can have a number of problems such as anaemia, bleeding, and infections. Around 1 in 3 patients with MDS will develop leukaemia which is more serious and very difficult to treat. Most patients with MDS do not survive more than 3 years, but this is highly variable. Currently most patients with MDS are given blood transfusions and antibiotics, which manage the symptoms but do not cure the disease. At present the only cure available is to receive a bone marrow transplant from a healthy donor.

How do we diagnose MDS?
While new treatments are being developed, one of the big issues that still needs to be addressed is our ability to diagnose MDS more effectively. In order to diagnose MDS, blood and bone marrow samples are needed. Although we perform a huge number of tests on these precious patient samples, we still often miss the diagnosis of MDS or get the type of MDS wrong. In Oxford, over a period of 6 years we were unable to get a clear diagnosis in around half of all patients referred with possible MDS.

How can we improve the diagnosis and classification of MDS?
I would like to improve the diagnosis of MDS so we can get it right and give patients the treatments they need as soon as possible. I think we can do this by taking advantage of new technologies. Each of our cells has a set of genes. Genes are made of DNA, and together form the instruction manual that allows each cell in our body to function. Over the last decade, scientists have investigated in a lot of detail how genes work in individual cells, and how sometimes they can have errors that lead to disease. There are now technologies that allow us to look at the genes of individual cells ( known as single cell genomics), including individual bone marrow cells. This is allowing scientists in research laboratories to really understand which genes have errors in the bone marrow cells of patients with MDS.

In this grant, I want to make these new technologies available to patients. If clinicians were able to use this technology to look at the genes of individual bone marrow cells of patients, they would be able to determine much more accurately what disease patients have, and how best to treat it. Better diagnosis means better treatment.

What will I do?
As a doctor in the MDS clinic, I will talk to patients and invite them to join our study. We will collect two types of information from the patients:
1. We will collect detailed clinical information from patients at the beginning of their journey in our clinic and at fixed points later on.
2. We will collect blood and bone marrow samples from these patients. We will use these to perform the standard tests that are already available to diagnose MDS, but we will also use these samples to test the new technologies that allow us to read the genes on individual patient cells. We will use this information to try to understand if there is a connection between the errors in the genes that we detect and how patients progress in their disease, and which type of MDS they develop. We will also investigate whether our new genetic technologies are better at diagnosing MDS than the existing tools.

Why is this research important?
We hope that this research can help improve the current diagnostic tests for MDS and capture more of the patients we are missing. This is essential if we are to provide the best treatments as early as possible for patients. There are many other diseases that are caused by errors in the genes, which do not take advantage of new genomic technologies to improve patient care. We also hope that our research results will be applied by researchers and clinicians working in other diseases, so that our approach can help patients with diseases other than MDS.

Technical abstract
As a clinician specialising in MDS and leading a diagnostics laboratory, I have seen how vital it is to obtain the correct diagnosis for patients. I have been in the field of haematology for over 10 years and this has been most striking to me in MDS. This diagnostic difficulty is largely due to cellular heterogeneity, which is masked using our current laboratory tests. Single cell genomic testing will overcome diagnostic difficulties resulting from cellular heterogeneity.

Aim: To establish the feasibility and initial utility of introducing single cell genomics into a clinical laboratory, to improve precision diagnostics in MDS.

Methods:
1.) Optimisation exercise introducing single cell genomic analysis into the diagnostic evaluation of MDS.
I will set up a prospective study and recruit patients referred with suspected MDS, collecting genetic and clinical data.

2.) To correlate single cell genomics data with routine diagnostic modalities in a cohort of MDS patients.
Routine laboratory investigations will be performed in parallel with a single cell genomics platform (CITE-seq), which will enable immunophenotyping and RNA-seq of individual bone marrow cells. We aim to benchmark this technology against current standards of diagnosis. The single cell work will be performed by the single cell facility at the WIMM, which is establishing a good clinical laboratory practice accredited laboratory. These data will determine whether CITE-seq correlates with and might ultimately replace current diagnostic modalities for MDS. We will refine these pipelines, to be transferred into a clinical setting.This grant will then enable a future study, powered to investigate the impact on long term patient outcomes.

Outcomes: My goal is to address the unmet need for the accurate diagnosis and classification of MDS. Addressing this issue is essential for improved clinical decision making and personalised medicine. Our pipeline will also be of great value beyond MDS.

Potential impact
Patients: As a clinician, my key aim is to improve the diagnostic pathway for patients with MDS. The long term goal is to improve risk stratification and treatment pathways. The impact of improved diagnosis will mean enhanced access to therapies. Currently the only curative strategy for patients with MDS is bone marrow transplantation. Improved diagnostic strategies will mean that patients who may benefit from transplantation can be identified earlier.

Public beneficiaries: Early detection will reduce dependence on blood transfusion support, improve quality of life for patients, bringing significant societal and economic benefit. As most MDS patients are elderly, recurrent trips to hospital can be burdensome on relatives. Improved early detection of disease will enable more patients to benefit from specific growth factor injections, which can reduce the need for transfusions and antibiotics, reducing the time needed to be in hospital.

Policy makers: I will ensure that any important research findings are communicated to health policy makers. As a clinical lead in the haematology laboratory, I have already made significant changes to our laboratory by engaging with the CCG and improving the diagnostic pathway for chronic lymphocytic leukaemia. I am also leading the introduction of a flow cytometry MRD platform for acute leukaemia. This has required excellent collaboration and communication with policy makers, providing a great backdrop for doing the same with a new MDS diagnostics pipeline.

Allied health professionals I am clinical lead for flow cytometry, leading the training and development of clinical scientists. I am ideally positioned to translate knowledge and techniques to benefit our NHS staff.

Commercial private sector: I received mentoring from Professor Caroline Savage, head of experimental medicine at GSK in 2016. This provided me with invaluable insight into industry and links with early discovery teams. My research project is in complete alignment with the Life Sciences Industrial Strategy, where a key vision is to facilitate better care for patients through enhanced adoption of innovative technologies. Continued support for genomics medicine is also a key recommendation of this strategy. Effective collaboration between the NHS and industry is essential to scale benefits and enable the cross-seeding of ideas and the translation of scientific discoveries into tangible patient benefit.

Biomarker and drug discovery: This research will delineate new genetic signatures which will likely also pave the way for the discovery of biomarkers. This has the potential to deliver novel therapeutic targets. With the proximity of Novo Nordisk, UCB and Celgene, we will be perfectly placed to collaborate with industry. Dr Lynn Quek, an integral collaborator, has key expertise in this field, leading the development of specific targeted therapies in acute myeloid leukaemia.

Risk stratification: Improved accuracy of diagnosis and classification of MDS is extremely valuable as it will lead to better risk stratification of patients. From an industry perspective, this will inform clinical trial design, enabling more refined targeting of specific therapies to patients that are likely to benefit.

Sequencing technology and single cell platforms:
We hypothesise that detailed genomic analysis will supersede current diagnostic tests. As an increasing number of patients with haematological malignancies undergo sequencing, the role of companies like Illumina, Nanopore and 10X Genomics in the delivery of clinical care will become paramount.

Bioinformatics pipelines
In order to make single cell genomics of value to patients, we aim to develop bespoke analysis pipelines. These will be hugely valuable given the ever increasing importance of digital analysis. In addition to our computational biology expertise at the WIMM, The Oxford Big Data Institute has expertise in data science and new pathway development.